The Open Factory - A model for collaboration and engineering practice in the Academic Student-Industry Nexus

The Open Factory - A model for collaboration and engineering practice in the Academic Student-Industry Nexus